Understanding the role of helium in tritium breeder materials for fusion

The aim of this project is to determine the effect of helium on the diffusion of tritium in Li-containing ceramic materials. Li-ceramics are candidates for the tritium breeder blanket material surrounding a fusion reactor core. In the breeder blanket, tritium will be produced by the transmutation of lithium following capture of a fusion neutron. The production of tritium also results in the formation of helium atoms. Little is known experimentally about how tritium and helium will interact at predicted breeder blanket operating temperatures, specifically, whether helium atoms will trap tritium and consequently reduce tritium diffusion/extraction out of the blanket. Reduction in tritium diffusion/extraction would reduce reactor efficiency and affect the life-time of the breeder blanket.

A programme of experiments, including irradiation experiments and state of the art characterisation techniques, will be employed to determine the dependence of breeder blanket composition and microstructure on helium-tritium interactions.